Feasibility of a hand-held, non-invasive IVD device to detect the presence of drugs in A&E admissions from fingerprints

Many people who are admitted to A&E are are affected by legal or illegal drugs. This can mean that the treatment that is administered can be harmful or even fatal. This situation is made even worse if the patient is elderly and suffering with a condition that affects memory. Intelligent Fingerprinting has developed a non-invasive way to detect what substances a patient has in their blood by taking a simple fingerprint. This will allow doctors to make informed decisions about what treatments to administer. This project will prove the feasibility of making a hand-held device that makes this possible: in an ambulance – on the way to hospital; or at admission. This technology has great potential to save lives and money for the NHS whilst improving patient care.